Urgent Invite - Transitory Lives: An Anthropological Research of the Migration Crisis in the Mediterranean.

The ongoing migration crisis in the Mediterranean affects all European Countries and is one of the major challenges in European policy making. According to the UN Refugee Agency, 103,000 boat migrants crossed the Mediterranean in the first six months of 2015. 54,000 of them arrived in Italy and 48,000 in Greece. More than 1800 perished, or are missing at sea.
In 2014, Kirtsoglou, Lyon and Knight carried out a Durham University funded pilot study of migrant communities in Greece and established links to an international network of academics, governmental and non-governmental organizations eager to develop new grassroots initiatives and collaborations. We propose to extend and deepen our initial involvement, by investigating in situ the management of migration emergencies in the critically affected regions of south Italy and the eastern Aegean islands. Our aim is to document and understand migrant subjectivities and motives behind high-risk irregular migration, to identify potemtial gaps in reception structures and to assess the effects of migration on receiving communities. We will engage in a programme of rigorous anthropological research that will involve extended interviews with migrants, local communities, NGO staff and policy makers. We will also carry out extensive observational research in a range of settings such as reception centres, migrant support groups and other community-based locations. Working in collaboration with humanitarian organisations and local government authorities, we will use this data to inform migration policies in the region.

Capitalising on our existing links with a network of major stakeholders in two countries and a bottom-up comparative research approach we will pursue the following interconnected questions that demand immediate attention:

1) What are the main drivers of high risk migration journeys and how do migrants calculate and weigh-up risk prior to the journey and in its aftermath?
2) How do migrants negotiate the macro-processes that govern migration including border control and asylum seeking policies, and what are the main deficiencies in governmental structures and local systems of reception, including accommodation and screening infrastructures?
3) What is the role of local communities in managing migration flows and what is the importance of new forms of social interaction and relationships that emerge from emergency migration encounters in building networks of solidarity toward irregular migrants?
4) What can the comparison of Italian and Greek contexts teach policy developers and NGOs as they endeavour to respond to this crisis?

Irregular migration is a complex phenomenon intimately related to different fields such as human rights, national and supranational policies, labour exploitation and economics, lack of sustainable development, international conflict escalation, corruption and security. A fine-grained anthropological account of the social dynamics of emergency migration encounters can provide critical insights on all these different fields. The proposed research aims to go beyond offering a critique to migration policies. By focusing on key actors involved, we lay the basis for comprehensive collaborations between social scientists, humanitarian aid practitioners, governmental and non-governmental authorities. A network of Greek and Italian NGOs support the project, alongside a team with long term involvement and a track record of outstanding research in the critical regions of south and south-eastern Mediterranean. We are uniquely equipped to deliver a wide evidence base of the social, material, legal and political dimensions of migration emergencies and to build new information channels that will help practitioners and authorities exchange knowledge, refine policies and improve the management of future migration crises.

Potential impact
The present project has been carefully designed to produce research-led impact appropriate for the crisis situations that are currently unfolding. Specifically, it is directed towards the development of new policies that would improve the management of the Mediterranean migration crisis in line with UNHCR initiatives towards preventing deaths at sea. While acknowledging the centrality of South Italy as one of the major Mediterranean migration routes, we also place special emphasis on eastern Mediterranean, in line with UNCHR observations and two stress calls in June 2015 (9/6 & 16/6) for support to Greece that has long reached reception capacity limits. This cross-country, combined focus has multiple benefits including coverage of the affected area and the opportunity to compare migrant experiences, reception structures, acute and more long term problems.

A key pathway to impact will be a large collaborative network of academics, governmental and non-governmental authorities and actors engaged in migration management which will create new information-exchange channels between practitioners on the ground and policy makers at various levels. For this reason we have invited a number of NGOs operating in both countries and internationally to support the project. This research is the first of its kind in that it combines the experience of academics with long-term exposure in the critical regions, with the expertise of stakeholders involved in human rights organisations, humanitarian aid, and international advocacy. Comprehensive attention to the perspective of afflicted persons, the micro-structures of migration and the larger problems related to states, bureaucracies, national and international legislation makes this project at once sensitive to the demands of a social emergency, and capable of generating theoretical advances in the social sciences and policy development recommendations.

The goals of our impact strategy are:

1. To build an international network that will allow practitioners and academics to compare knowledge and data from two different countries currently at the epicenter of the Mediterranean migration crisis.
2. To produce specific, research-led and practice-informed recommendations that will be shared with policy makers locally and across Europe through our network of NGOs and key stakeholders.
3. To bring governmental authorities together with academics, human rights and humanitarian aid practitioners establishing new communication channels between the three sectors in order to address: security, legislative and economic considerations, the improvement of humanitarian-aid and asylum seeking structures, issues related to protection-capacity building and new forms of citizenship that might arise as a result of migration flows.
4. To sensitise the public on reasons behind migration emergencies through publicising the results of our research in accessible print formats, targeted media interventions, public debates and dissemination events organized in the field sites and broadcasted in local media.

Beneficiaries of this research therefore include migrants, refugees, asylum seekers, academic users, NGOs, governmental authorities, policy makers, receiving communities and the general public. By building awareness among key stakeholders and co-producing knowledge will them, this project will build sustainable links between academics, practitioners and policy makers that would result in enhanced future planning capacity, and significant improvements in the management of migration emergency contexts.